Next generation spray simulation model (NGSSM)

Spray is a core phenomenon in a range of technologies, including medical inhalers, surface coating, electronics cooling, fuel injectors in automotive engineering, and the production of dry powder in pharmaceutical applications. Accurate predictions of droplet dynamics, distribution of droplets and their vapour concentration in space and time are essential for making technologies based on sprays more efficient. The focus of the project is on the development of a novel tool to simulate sprays for engineering applications. The novelty lies in the synthesis and development of mathematical and numerical modelling techniques with the view to be applied to engineering applications.
Conventional modelling of droplets is based on tracking individual droplets or small groups of droplets (parcels). This project will take the science to a new level by developing a new mathematical formalism that will be based on droplet size distribution. This will lead to a new strategy for simulation of sprays and will be built around modelling of the evolution of droplet distribution in space and time. This, in turn, will ensure that the new model is computationally more efficient for calculating droplet concentrations than the conventional tracking method. The model will take into account droplet evaporation and condensation, polydispersity of droplets, effect of droplets on the gas flow, and turbulence. Novel approaches in numerical modelling will be developed to ensure efficient, fast, robust and accurate calculations.
Another direction of the research will be focused on development of a methodology that will link modelling dense spray near the injector nozzle and dilute mixture of gas and droplet further away from the nozzle and the liquid core. There is a group of methods that focus on modelling of the near-nozzle region and are based on capturing/tracking the liquid-gas interface. When linking these methods with droplet dynamics to obtain the full modelling of spray, one obtains a deterministic description of droplet formation, location and dynamics. In contrast to this, we propose to develop a new model that will be based on droplet size distribution formulation. It will be a hybrid Eulerian-Lagrangian model for dense spray near nozzle and fully Lagrangian model downstream. This will be a significant step forward to modelling of the full process: from spray formation to droplet evaporation or deposition. This approach will be particularly useful for applications where distribution of droplets and their deposits, as well as of droplet vapour, are important for end-product quality, for example surface processing/coating.
The new model will be validated against experimental data obtained for a flat fan water injection. The new experiments will focus on droplet spatial distribution as well as droplet size distribution. After validation, we will adapt and test the model for two applications: pressurised-metered dose inhaler and fuel injection. The first study will be done in consultation with Dr Pannala (Biomaterials and Medical Devices and Drug Delivery Research and Enterprise Group). The second one will be conducted in consultation with the industrial partner Ricardo UK Ltd.
The main goal of the project is to develop a product, which will be ready to use, compatible with conventional computational fluid dynamics software, and that will enable advanced simulation of spray phenomena for engineering applications. The numerical code to be developed will be implemented as a library to open-source and freely available software OpenFOAM. The final version of the library will be distributed under the MIT license via the online Brighton Research Data Repository. Thus the outcomes of the project will be accessible to a wide community of researchers and engineers interested in spray phenomena.

Potential impact
The project will have an impact in the following areas:
1. Academic research in mathematical modelling (short-, mid- and long-term);
2. Academic and industrial CFD development and consultancy (short-, mid- and long-term);
3. Academic research in sprays, gas-droplet and gas-particle flows (engineering, pharmacy, biomedical and environmental studies) (mid- and long-term);
4. Automotive engineering (mid- and long-term);
5. Pharmaceutical technologies, which rely on sprays, gas-droplet and gas-particle flows (pharmacy, biomedical technology) (long-term).

Outside academia, the project beneficiaries will include:

- CFD developers and consultancy. The new models will be implemented into the open source CFD software OpenFOAM, which will demonstrate how the models could be implemented in any other in-house, open source or commercial CFD software. The research codes and data will be available on the University of Brighton Research Data Repository.

- Project partner Ricardo UK Ltd and designers of fuel injection systems. The new model will be applied to fuel injection simulations providing better understanding of the processes taking place during air-fuel mixture preparation. This will lead to accurate prediction for fuel injection designs, which in turn might lead to improved efficiency and reduced fuel consumption and emissions. The project outcomes will be disseminated via existing networks UnICEG, ECN, the Internal Combustion Engine Thermal Efficiency Spoke within the APC, the UK Fluids Network, and at regular meetings with the project partner.

- Biomaterials and Medical Devices and Drug Delivery Research and Enterprise Group (University of Brighton). The new model will be applied to model pressurised-metered dose inhaler. It will enable simulation of mixtures of various combinations of propellant, solvent, and drug. This, in turn, will inform further development of the medical device. The collaboration will be in form of regular meetings and exchange of the pressurised-metered dose inhaler data. If successful, we will investigate and reach other specialists/manufacturers of pulmonary drug delivery systems.

- R&D experts specialising in sprays, gas-particle and gas-droplet flows. Gas-droplet flows are essential not only in the above named applications, but also in other industrial (e.g. cooling, surface coating and processing, delivery of lubricants), medical (e.g. pharmaceutical drug manufacturing by spray drying), and environmental (e.g. atmosphere flows, ocean sprays) applications. The impact will be delivered via networking events, coupling of the new model with the conventional open-source computational fluid dynamics (CFD) software OpenFOAM, freely available library of codes distributed under MIT license, web-page with the description of the project and links to the project outputs.